Immersed boundary method with improved implicit direct-forcing for fluid-structure interaction problems

The research aims to develop a novel formulation for solving general fluid-structure interaction (FSI) problems, with a particular focus on the interaction between incompressible fluid flows and solid bodies undergoing large and free motion. The research will address the complexities associated with FSI simulations, providing more efficient and practical solutions for both academic and industrial applications. A key aspect of this work is the adoption of a body non-conformal mesh method, which avoids the computational challenges associated with heavy mesh generation during the pre-processing stage, and the meshing issues arising during a FSI problem solving, especially when large structural motions are present.

The developed methodology will reduce the time required for the pre-processing and processing stages associated with traditional numerical simulations, by adopting and enhancing an existing body non-conformal method, the immersed boundary method (IBM). This approach enables complex rigid structures to move arbitrarily and freely within an incompressible viscous fluid without requiring the generation of complex body-fitted meshes. By eliminating the need for sophisticated dynamic and/or re-meshing techniques, which are known to be computationally intensive, the IBM simplifies mesh generation to a trivial task requiring only a few seconds of computational time. This research thus streamlines simulation workflows and improves the overall efficiency of a numerical simulation process. The developed model and procedure will be demonstrated and validated through typical examples extracted from the literature.